Constraining baryonic feedback with the FABLE hydrosimulations.

I am studying baryonic feedback using both cosmological structure formation simulations and observational data. Improved understanding of this effect will allow future weak lensing surveys to make more powerful cosmological constraints, ultimately advancing our knowledge of the Universe's contents and expansion history.

My current project is based on modifying the AGN feedback in the FABLE hydrodynamical simulations. I am interested in testing whether increasing the extremity of feedback with redshift, particularly around cosmic noon, can reconcile the current tension in cosmology between measurements of S8 by cosmic shear surveys and those by the Planck cosmic microwave background data. We are comparing the 'observables' of our modified runs, such as the galaxy stellar mass function and gas fractions, with data in order to test the feasibility of our models.

I am also a member of the Dark Energy Survey. I will be performing a combined analysis of DES weak lensing and ACT kSZ data, in order to constrain baryonic feedback from an observational standpoint.